True mass customisation of ladies clothing by conversion of 3D body scan data to 2D bespoke patterns by Tailored For You

The aim is to create a process to convert a 3D body scan of a woman into a bespoke 2D
pattern without manual intervention.
We currently use body scan data for our menswear, following traditional made to measure
pattern techniques to go from scan to suit without any fittings. This approach has not been
successful for women due to the complexity of the female body shape.
We propose to innovate a process using the 3D scan avatar unwrapping this into a bespoke 2D
pattern. Tailored For You (TFY) has the expertise in pattern creation but not the programming
skills required to manipulate the 3D data into a flat 2D pattern. Blom UK has been chosen
because of their track record in manipulating 3D data. Our approach utilises existing
geomatics industry techniques for working with 3D environments/objects and representing
them as 2D maps and applying this through development to the 3D scan to create the 2D
pattern. The project will test the process with key garment types. The resulting patterns will
be manufactured as toile samples to check the fit on the actual person whose 3D scan was
used – providing evidence of success.
This project will create a step change in the clothing industry bringing mass customisation to
reality and greatly reducing the level of returns due to ‘poor fit’ that currently account for
60% of returns at a cost of $28bn. Resolving this will not only reduce retailers’ costs but
increase sales as customers will be able to buy good fitting clothes. Stores will be able to
promote their clothes to a wider audience, eliminating the need for specialist ranges and the
social exclusion that labels like ‘plus size’ and ‘petite’ create.
The process will be licensed per unit. A retailer like M&S would sell 0.5m units per year
licensed at £2 per unit would generate revenues of £1m. Multiplied across a range of retailers
revenues could easily exceed £6m. Our existing USA menswear partner is keen to team up
with us; the USA women’s market is worth $41bn.
Resubmission